Wear resistant titanium surfacing - TiWear

The TiWear project is investigating the feasibility of applying a novel, wear resistant surface to titanium components for wells. Titanium is a highly attractive material because of its corrosion resistance, particularly in saline conditions, but has very poor tribological properties. This results in galling and rapid wear on moving components. A novel approach to producing a hard surface has been developed for other applications, based on the incorporation of ceramic structures near and at the surface of the parent material. Advanced Defence Materials Ltd, The Weir Group and TWI are now collaborating to establish the feasibility of applying this technology to high value components in shale gas wells, to extend lifetime, increase reliability and decrease extraction cost.